Light as a System(LaaS)

Covergence between data & power networks will completely change power networks within 5 years enabled by by a) public policy imperitives b) emergence of new power transfer and management protocols and c) the roll out of smart meters and grids requiring “smart loads”. Light is one of the highest fixed power needs in public buildings and industry The advent of light powered, connected, and controlled by digital networks opens a new spectrum of innovation and capability to manage smart loads and reduce costs. LaaS will be used in this project as a testbed to demonstrate the Internet-of-Things in power networks and the evolution to a smart grid and network load. It brings together existing technologies, emerging standards and policy obligations to create a new power service. LaaS will develop & integrate protocols, test them in hardware devices, demonstrate the solution in-situ and enable a “smart load” to exploit smart grids. The new protocols will address current constrictions on digital power by addressing kw capacity, distance limitations, lumens rendered, big data interfaces and load analytics. LaaS will be self-aware and open to new backend devices & front-end consumers.